ECOFLOW - A novel, low cost, Pump Efficiency Monitoring System

In the EU 20% of all motor driven power is consumed by pumps, which have an average loss
in efficiency of 35%. Pump efficiency is notoriously difficult to measure in the field and
when practicable is very costly to achieve which has led to almost no adoption in the industry.
The objective of the ECOFLOW project is to prove the concept of an accurate, low cost,
method for pump efficiency measurement of pumps in operation through a novel flow rate
dividing algorithm. This will enable pump owners, like water utilities, to optimise operation
of these assets in real time and identify capital expenditure opportunities like refurbishment.
The water industry is the 4th most energy intensive sector in the UK, using 8,100GWh per
annum (4 million tonnes of GHG); about 1% of all UK emissions. The single largest
contributor to the total is pumping with no cost effective way to monitor pump efficiency.
The UK has committed to reducing carbon emissions by 80%, by 2050, as compared with
1990 levels and address the need for wide scale pump efficiency measurement will contribute
to this goal – if you can’t measure it you can’t manage it.